Citizen science for landslide risk reduction and disaster resilience building in mountain regions

Potential impact
We aim to maximise impact creation through the following strategies:

* tight integration with national and local stakeholders:

Our consortium is designed to maximise links with relevant stakeholders and policy-makers at all levels. As a Nepal-based organisation, Practical Action Nepal has more than a decade of experience working in the Karnali basin working with local communities, NGOs, and government institutes. They long-standing and successful collaboration between Practical Action Nepal and IIASA ensures local buy-in, as well as the goodwill required to ensure attendance to workshops, training, participatory monitoring, and related activities. At a national level, Practical Action, as well as SOHAM and Tribhuvan University give us direct links into several government entities. For instance, Co-PI prof. Nayava of SOHAM is past director of the Department of Hydrology and Meteorology, Ministry of Science, Technology & Environment. Lead PI Buytaert has collaborated for several years with SOHAM and Prof. Nayava, ensuring a smooth and productive collaboration.

Our strong local network is evidenced by the number of letters of support from the following partners:

- Department of Hydrology and Meteorology, Ministry of Science, Technology & Environment, Government of Nepal
- Department of Water Induced Disaster Prevention (DWIDP) , Ministry of Irrigation, Government of Nepal
- Ministry of Federal Affairs and Local Development, Government of Nepal
- Kathmandu Living Lab (a Nepal based SME)
- Snowland Integrated Development Centre (Local NGO)
- Women Peace Society Nepal (Local NGO)

At an international level, our collaboration with UNESCO's Communication and Information Sector (Co-PI Neupane) and Buytaert's existing contacts with the Cross Cutting Thematic Unit for Disaster Risk Reduction at UNESCO (Dr Makarigakis), will enable maximum impact at the international policy level.

* Research on participatory methods, resilience building, and disaster governance

We will not only collaborate closely with relevant actors, but at the same time contribute to the scientific basis of impact-oriented research. Our Work Package 3 focuses on an analysis of knowledge co-generation & risk governance in data-scarce and multi-actor systems. This will include a thorough analysis of social learning, contextualization of decision-making, and the development of participatory methods of knowledge sharing within the Karnali basin. Together with Work Package 4, which deals with the implementation of developed tools for operational disaster risk reduction and resilience building, it will enable a direct and continuous feedback between the natural science activities (work package 1 on hydrometeorology and work package 2 on earth-surface processes) to ensure that the generated knowlege is scientifically sound, practically useful, and policy relevant.

* Capacity development and training

Based on our interactions with relevant stakeholders, we have identified specific training courses, the details of which are given in the Pathways to Impact document. Past experience with similar projects (e.g., Buytaert's ESPA-funded Mountain-EVO project) has also highlighted the value of employing locally-based researchers and enabling research visits to UK and European counterparts. Through consortium member Tribhuvan University, we aim to hire 4 Nepalese researchers (see Justification of Resources). We have allocated resources for research visits for each of these researchers, for Nepal-based investigators, and for relevant project partners (e.g., Amatya of the Nepalese Department of Water Induced Disaster Prevention, whose CV is included).